Digital Security by Design (DSbD) Technology Platform Prototype

Scope: The development and evaluation of central technologies, providing a radically new hardware architecture for securing the execution of software, along with the tools to develop application software and systems based on it (hardware architecture and implementation, System on Chip integration, platform innovation, system verification and mathematical proof, runtime languages and libraries).

Deliverables: Technology Platform Prototype along with the necessary enabling system software which will be shared openly with academia and industry.

Output: Creation of the compelling industry-scale, new, fundamental, centrally secured technology platform prototype (hardware and software).